Glasgow School of Art and Cartwright Pickard Architects Limited

To develop innovative tools for applying Building Information Modelling and Building Performance Evaluation for application within the build to rent market.